The Tactile Universe: accessible astrophysics for vision impaired school children

The Tactile Universe is an award-winning public engagement project at the Institute of Cosmology and Gravitation, University of Portsmouth. The project aims to make astrophysics research accessible to people with vision impairments (VI), with a particular focus on children aged 9 - 14. The Tactile Universe is different from other VI-accessible astronomy outreach projects in that 1) we are engaging the VI community with current research, rather than the more basic astronomy concepts like constellations, and 2) we are showing that astrophysics can be a possible route of study and future career, not just a hobby. The Project Lead is Dr Nic Bonne, who is a blind astrophysicist himself.

Over 16,500 school pupils in the UK are recorded as having a vision impairment as their primary or secondary special education need. Research by the Royal National Institute of Blind People (RNIB) shows that the attainment levels of these school pupils with VI are consistently lower than that for all pupils. University physics students with VI are almost non-existent. Through this project, we aim to inspire and engage with this underserved audience in physics public engagement, and open up astrophysics to a community that is under-represented in the field.

The project uses 3D printers to create tactile 3D models of galaxies, where the image is raised above the base depending on the brightness of each pixel. We have already successfully completed a pilot project, and are now working with local schools during Phase One. This Nucleus Award proposal is for Phase Two of the project, where we will greatly expand the reach of the project, making our resources accessible to any child with VI in the UK, and ensuring that the project becomes self-sustainable beyond the current timeline. We will do this by working with our project partners RNIB, the South East Physics Network (SEPnet), the Ogden Trust, and the Royal Astronomical Society, through four interlinked strands. We will:

1. Create files and documentation needed to make and use our resources freely available online under a Creative Commons license, so that anyone with access to a 3D printer can recreate our models and deliver our activities.
2. Make kits containing our 3D models, activity guides, and any other resources required to run our activities. These kits will be distributed to public engagement and education organisations that cannot 3D print their own set of resources.
3. Train other public engagement practitioners and educators across the UK to use our resources, and connect attendees with their local VI-supporting schools and wider community.
4. Tour the Tactile Universe visiting remote communities to deliver sessions in schools that are not within our usual reach or that of the people who attend our training sessions (e.g. remote Wales, Scotland, Cornwall).